Waterborne: The Heritage, Culture and Environment of UK Reservoirs

The hybrid form of my thesis will emerge from the isolation in which humanity is entrapped in its derangement. A hybrid form is better suited to record the responses to environmental neurosis, because it has more potential to serve the fickle nature of our attention during the times of crises. This rediscovery of kinship with the human and nonhuman will find expression in a transformed form of hybrid, renewed literature.

Through my manuscript, I will record the responses of our minds and bodies to the everchanging climates. The I in my manuscript will lie at the cusp of place, space and word. Migration is at the core of my creative practice.

This thesis will be informed by water reservoirs' topographical lore and polyvocality.

As a postgraduate researcher at MMU, I would be keen to delve into creative practices with other PGRs at Lancaster and Liverpool that will help us examine the representation of reservoirs in texts by various authors, from Alice Oswald to Olivia Laing.

My research will answer these questions:
- How can autoethnography transcend traditional research paradigms in the writing of a hybrid text? A cross-genre form has the potential to invite national and international dialogue and alliances as we develop a better understanding of the role of activism in transcultural exchange.
- How can we balance formalist readings of literary geographical thinking with the awareness of the tensions underpinning the representation of the human and nonhuman in shifting historical and political contexts?
- How can we conceptualise response and responsibility outside of binary-thinking? England's ambitious climate change legislation must set a target date for net zero emissions of all carbon greenhouse gases by 2045. This could be a significant milestone that could help us reconnect with our respective intimate histories. I will explore what could it mean to the citizens of England in an era of collective grief. I will explore how these acts of cultural (un)belonging are tethered to societal structures, that are displacing rapidly because of climate anxieties.
b. Research context, methods and sources, originality/innovation and contribution to knowledge (academic impact):
For the creative element of my thesis, I am proposing to work on a hybrid text, encompassing the anxieties that prevail in the human and nonhuman worlds. This element of my dissertation will be informed by an autoethnographic practice, inspired by the works of Anne Carson, Bhanu Kapil, Annie Ernaux and W. G. Sebald.
Here, autoethnography as methodology will seek to unearth the layers of personal narratives, values, beliefs, and emotions, exposing the interconnectedness between the individual and the collective, between the personal and the societal. My practice lies at the centre of what this home and (un)belonging can mean in an era of dislocation. I am a speaker of multiple languages, and this hybridity of not just various forms but languages and dialects builds up the general makeup of my mind.
A hybrid and fragmentary approach will allow for interdisciplinary exploration, weaving together scientific data, literary analyses, personal narratives, emotional responses.
This long-form critical essay that I will co-create with other PGRs will highly complement my creative manuscript; and will aid in an exploration of the responses of my own body and mind, while conducting research for its integral arguments. By taking cues from traditional literary geographical thinking as tools for the nonhuman world and treating them as significant landmarks-I will offer readings to establish the connection between her those old narratives and their influence on the elements of different geographies they touch upon.